China in Britain, Myths and Realities

When government leaders across Europe are pronouncing the failure of multiculturalism what does it mean to be integrated in Britain as a visible minority? In the light of China's emerging global profile as a country of major economic and political impact, Chinese visibility is undergoing significant transformations. Interest in Chineseness has seen an upsurge no doubt concomitant with that of our interest in fostering economic relationships with China. This is a time when public responses to China in the UK are undergoing immense change but are still mired in misconceptions. Overt hostility has formed an integral feature of the discursive framing of the Chinese, and stereotypical views stretching back to the Victorian era remain endemic. From extremes of chinoiserie fantasy on the one hand to yellow peril propaganda on the other, this is a cultural legacy shaped by economic, political and social forces that still affects representations of Chinese people today. The UK press and advertising industry frequently resort to such depictions and there still exists segregation in the labour market. If globalization is going to work, it will require that all of us, and especially our leaders, have the capacity not only to understand how other societies see the present, but also how they see the past. 'China in Britain, Myths and Realities' will investigate key areas of historical cultural exchange including twentieth-century pulp fiction, 'yellow face' cinema, Fu Manchu and Kung Fu movie movies. The late-Victorian craving for spectacle meant that objects from China (and people too) were curated as anthropological curiosities. Nathan Dunn's Collection of Ten Thousand Things in his Hyde Park Corner pagoda drew crowds eager to view a mythical China opened up by the Opium Wars and after the Boxer Wars, 1900, Chinese art was quite unashamedly catalogued as 'loot' in the British Museum.\n \nMuseum programming and state funding has immense power in terms of shaping the ways we think about China and the cultural productions that result from this. Today important archival projects of historical recovery of the Chinese in Britain are being established in London and Liverpool. Meanwhile the internet and cyberspace has had hugely important online and offline implications for the social and political integration of British Chinese people. Although the British-Chinese voice has been marginal in mainstream cultural and political life it is beginning to make itself heard. In 2002 a British Library Exhibition, 'Trading Places' about the East India Company, failed to account for the company's involvement in opium dealing and the subsequent Opium Wars, prompting a letter of complaint signed by 17 Chinese organizations - the number marking the 17 million Chinese people who died during the period of trade and conflict. In response to this action, the British Library modified both the exhibition and their on-line material. In recent years the heavily publicised 'China in London' Chinese New Year festivals have attracted increasing numbers as a major aspect of the capital's tourism; Charles Saatchi's exhibition New Chinese Art which opened his Kings Road gallery attracted record crowds and was one of the ten biggest draws in the world. At the same time British Chinese artists despair that the commissions they get still expect them to produce certain tropes of dragons, phoenixes etc as cultural signs of Chineseness. The ultimate aim of the project is to contribute to the ongoing reformulation of both British and Chinese cultural understandings and what it means to be Chinese in Britain today (however multifaceted this identification may be) in the context of a multicultural Britain still structured by racialised inequalities and Orientalist stereotypes.

Potential impact
This research aims to have a positive impact on the current and potential future course of Sino-British relations. Right now public responses to China in the UK are undergoing immense change but are still mired in misconceptions as evidenced by the diplomatic blunders made by David Cameron's recent 'trade mission' to China. Among the fifty strong delegation of ceos who accompanied Cameron to China was a distinct absence of Chinese names. Meanwhile British-Chinese business is flourishing in the UK and doing big business in China, for example in food technology, travel and tourism, healthcare and property development. This was a lost opportunity as a more inclusive delegation would have opened more doors culturally and helped avoid misunderstandings in the way China does business, in terms of language, values and customs. \n\nMany thousands of Chinese and British nationals live in each others' countries, fashioning a new set of relationships between the two cultures and societies. The dominant image of Chinese people in Britain stems from their long-standing presence in most cities and neighbourhoods running restaurants and take-away businesses. New Chinese migrants have received attention as vulnerable and undocumented workers, firstly in the aftermath of the 58 Chinese people suffocated in a truck in Dover (2000), then the death of 23 Chinese cockle pickers at Morecambe Bay (2004), and more recently trafficked female sex workers. The British Chinese community, however complicated, partial, or multifaceted this identification may be, is the fastest growing ethnic group (9.9 per cent annual growth) and the third largest visible minority community in Britain, yet unlike Britain's South Asian and African Caribbean populations, their presence has been sidelined in studies of cultural hybridities or new ethnicities. \nThis research is crucial in raising awareness of these issues and mapping out new agendas that will impact on the commercial private sector as well as policy-makers, within international, national, and local government.\n\nThe research output will be disseminated to the public via connections with the museums, galleries, websites, theatre and youth groups involved in the research network.\n \n